"Home & Roam" EV charging app

In Home & Roam (H&R), EV engagement and gamification software experts GenGame propose to integrate their customer engagement solution with Paua's public roaming 'EV fuel card', Evergreen Smart Power's home charging optimisation platform and GEUK's customer billing platforms to deliver a solution which simplified the EV charging and payment experience. It will include a 'friends and family' option to enable payment for charging at home chargers of a defined group to add flexibility to charging options, particularly for those without off-street parking. It will create a 'one-stop-shop' for all a driver's charging needs.